HiiGuru: On-Demand Home Design Expert Platform

HiiGuru is a platform of vetted professionals (interior designers, landscape designers, architects, eco-home designers, etc.) available on-demand to support people with their home improvement & renovation questions and needs virtually, no matter the size of their project. Our mission is to make home design expertise accessible to all.